Improving Productivity with AI Data Capture and Analysis for Creative Industries

Cambridge Kinetics is an award-winning two-year-old start-up with the vision of making SMEs more productive through improved software systems. We offer software consulting services, bespoke development, and our own AI-enhanced business management software solution called Kinabase. We do all our development in-house at our offices in Cambridge.

Many SMEs in the creative industry have unique business models so they often rely on spreadsheets to supplement the shortfalls of traditional CRM/ERP systems. Mixing software and spreadsheets for core processes creates vulnerabilities like data loss, human error and yields low-quality datasets. The fragmented nature of their data makes it difficult to do value-adding data analysis and process improvements.

These factors prevent creative SMEs from taking advantage of the transformative value of business technology and spending too much time on administrative tasks.

We see these problems daily in our consulting business.

Recognising the need, we built Kinabase, a flexible business management system that empowers SMEs to set up, manage and configure their own system in-house. SMEs can adapt Kinabase to suit their needs, without the need for custom development and technical expertise. We have already adopted artificial intelligence to allow non-technical users to generate a custom system, without requiring data modelling skills. This has been well-received by clients, and we've found it reduces up to 80% of the development time required to get a bespoke system running. We want to continue to push this forwards and further increase productivity using AI.

We've heard from clients that data entry is painful and time-consuming, and getting the insights businesses need out of systems is harder than it should be -- and therefore, we proposing to increase the accessibility of automated data capture techniques and data-driven decision making.

This project involves investing in industrial research into AI-powered functionality, across two strands:

a) Improving data capture techniques so that SMEs can simplify their administrative processes and capture higher quality, structured data

b) Increasing accessibility of data-driven decision making, enabling users to use natural language to achieve powerful analytics and insights that traditionally required advanced technical skills

This project will produce two proof-of-concept prototypes that demonstrate the feasibility of improving productivity using artificial intelligence in both data capture and decision-making workflows. These outcomes will be a valuable stepping stone in developing Kinabase into an end-to-end artificially intelligent business management system, building upon our existing innovations, and supporting us in our mission to make creative businesses more productive.